Season extension of UK asparagus using dynamically controlled atmosphere

Currently, UK asparagus production is unable to provide year round supply, necessitating the import of large quantities of spears from overseas. This practise has a significant environmental impact and burden as much of the product is transported by air freight, primarily from Peru. A new opportunity exists whereby the seasonality/ availability of UK asparagus could potentially be extended and gluts in production smoothed by implementing, validating and optimising the use and efficacy of UK-designed dynamically controlled atmosphere technology (DCA).